IAIN Integrated Alpha INstrument

IAIN -- **I**ntegrated **A**lpha **IN**strument is an innovative, integrated tool which allows us for the first time to measure and characterise alpha activity remotely, more specifically plutonium on a range of materials such as concrete, The tool permits alpha activity to be measured and sampled providing complete characterisation in <150 seconds. This project integrates the ViridiScreen alpha detector and the ViridiScope laser sampler into a single tool with flexible and robust deployment options giving significant advantage over existing, largely manual approaches. IAIN is safe, clean and is designed with easy disposal of component parts which could become radioactively contaminated. It can be operated in difficult to access areas such as voids, cells and pipework and can be pre-programmed to carry out a sampling campaign, across a wall for example, with the realistic capability to sample and analyse up to 80 samples per day something which would currently take many months to achieve. No scaffolding is required and IAIN can be operated at heights up to 20m from the ground

IAIN will use an integrated light detection and ranging system (Lidar) to record sampling positions and therefore has the potential for 3D alpha imaging permitting truly informed, interactive characterisation, something which is currently not available.

IAIN will change the way characterisation plans are made in a wide range of nuclear decommissioning areas and has particular application in areas where nuclear fuel has been fabricated, stored or reprocessed, and in plutonium storage areas.